Characterisation of the interaction between viral antigens and lymphoid tissue

Technical abstract
Dendritic cells (DC) are unique in their capacity to stimulate responses of naive T lymphocytes and are central to the induction of immune responses. DC are therefore a pivotal control point determining the outcome of infectious challenge or vaccination. The potential to manipulate or target DC in vaccination strategies is of significant importance. A model in which afferent lymph draining the skin of cattle is collected by cannulation after removal of the prescapular lymph nodes allows the isolation of large numbers of afferent lymph DC (ALDC) without the need for lengthy isolation procedures or culture in a way that is not possible in mice or in humans. Using a combination of in vitro and in vivo studies, we will determine whether targeting DC subsets with specific antigen can stimulate enhanced protective immune responses and so influence rational vaccine design.